Reading Communities: Connecting the Past and the Present

Launched with AHRC funding in 2006, The Reading Experience Database, 1450-1945 (RED) is the world's largest single repository relating to reading experiences, now containing over 33,000 individual entries. It is an unique global research and teaching resource for the history of reading practices. A pioneer in crowdsourcing for the digital humanities, RED also has a proven track record of public engagement through the involvement of volunteers. RED team members have mentored volunteers to search the published letters and diaries of writers or historical figures for evidences of reading, and have trained volunteers to enter information from unpublished material in their own family archives. This has enabled a radical democratization of research in the history of reading, allowing interested members of the public to help locate, identify and enter the source material on which so much academic research in the subject depends.

Reading and its history are topics that have wide interest to members of the public. RED as an open-source, outward-facing project has the potential to reach a much wider range of individuals and groups than was anticipated in the initial project design ten years ago. The main aim of 'Reading Communities: Connecting the Past and the Present' is therefore to reach out to a new generation of non-academic audiences - particularly reading groups - with whom RED has not engaged before and to take advantage of developments in social media. In doing so, we aim to bring today's readers into a closer and more enriching relationship with readers from the past, thereby connecting past and present practices of reading.

This follow-on project will reach communities of readers through events in five key cities across the UK: Belfast, Birmingham, Edinburgh, Liverpool, and London. Activities in each location will have a specific theme and target specific communities. Events will be timed to coincide with reading-related events and anniversaries throughout the year. The Belfast event is thematically organised around the question, 'Is there such a thing as a Northern Irish reader?' and will encourage members of reading groups to consider how Northern Irish readers have shaped their cultural identity through reading in the last 100 years. Events in Belfast will be timed to coincide with the centenary of the 1916 Easter Rising (24 April; Belfast), a key point in shaping national cultural identity. The London event will encourage participants to think about reading during the Second World War. Working with the 'Ministry of Information Digital' project, we will bring together historical information about reading during the conflict, and through the oral history workshop, solicit testimonies and memories of childhood reading from people alive today. The London event is designed to coincide with the anniversary of the Battle of Britain (15 September; London). Activities will include workshops, public lectures, shared readings, a film viewing and a conference. The project will include the first-ever reading experience 'roadshows' in which participants will be able to bring items from family archives, such as diaries, letters or annotated books, explore their context with the help of RED volunteers, and enter the details into the database. Two oral history workshops (Birmingham and London) will also capture testimonies about recollecting past reading experience.

Potential impact
'Reading Communities' aims to reach sets of identified beneficiaries through a series of public engagement events. The key beneficiaries for this project include:
1. Communities of readers (including reading groups) in the five cities (Belfast, Birmingham, Edinburgh, Liverpool, London);
2. Members of the public interested in family history and oral history;
3. Members of the public interested in contributing (as volunteers or providers of new source material) to research on reading;
4. Charities and community organisations (such as Verbal Arts in Northern Ireland and the Reader Organisation in Liverpool) that promote reading as a means of social cohesion and personal improvement;
5. Life-long and informal learners;
6. Academic researchers studying past and contemporary practices of reading.

We aim to reach at least fifty previously uncontacted people at each of the events and generate at least 500 hits per month on the project website by December 2016.

'Reading Communities' proposes a robust, highly integrated model of generating new impact for the ongoing RED project. Promotional and publicity material about the project and its events will be produced in the first three months (December 2015-February 2016) and distributed in hard copy and online to targeted organisations and groups in each of the five host cities. The two short films from the day events at Belfast and Liverpool will continue to generate impact after the conclusion of the project, as they will be offered for screening at 'Being Human: A Festival of the Humanities' and made freely available on the project website and other media platforms. Revised papers from the one-day conference will be co-edited by the PI and Co-I and submitted for publication in a special issue of an open-access, peer-reviewed academic journal, e.g. Palgrave Communications. The oral history testimonies gathered by the RA at the workshops in Birmingham and London will be transcribed, tagged, anonymised and made available through the project website (assuming ten hours of recorded material or equivalent).

Throughout the project, team members will contribute blog posts to the website, which will be linked and distributed through the project's social media (Facebook and Twitter) presences. A comments area (moderated by the RA) will invite feedback and contributions from attendees at events and interested members of the public. Photographs of people attending the events and previously unknown material from participants' family archives presented at the workshops will also be made available on the project website with their permission.

Quantitative assessment of impact:
1. Attendance figures and expressions of interest will be recorded.
2. All online dissemination activities and pathways (e.g. blog on the project webpage) will be tracked with embedded analytics software.
3. Engagement through social media will be tracked and archived (e.g. Twitter through the tweet consolidation system, Storify).
4. Recorded audio-visual material will be made available on a range of media platforms (YouTube, iTunesU, OpenLearn), and all download, viewing and usage data will be collated.

Qualitative assessment of impact:
1. Hard-copy questionnaires will be distributed to participants at each event to record their level of engagement on the day;
2. Online questionnaires will be distributed through the project website as an additional insight into participant engagement to inform workshop design;
3. Narrative testimonies of remembered reading (e.g. during WW2) will be recorded by the RA through the oral history workshops (Birmingham, London);
4. Testimonies about engagement with historical readers from the past in RED will be recorded through filming (Belfast, Liverpool).

Public participation will be recorded during the 12-month period. All online participation will be tracked and recorded for a 5 year period after the conclusion of the project, i.e. up to December 2021.